Heavy Duty Dual Fuel Demonstrator Engine Achieving Future EU Emissions Compliance with 23% Carbon Reduction

The aim is to develop new Heavy Duty Dual-Fuel (DF) combustion and after-treatment technologies to achieve

future European emissions compliance with reduced carbon footprint at acceptable cost. The main deliverable

will be a demonstration of 23% source-to-wheel carbon reduction relative to current diesel truck operation.

The technical approach will involve the development and application of novel and innovative technology in

three key areas: 1. Dual-Fuel Combustion Systems: New Premixed Micropilot Combustion (PMPC) systems

and optimised engine component geometry will be developed to achieve significantly reduced methane

emissions 2. Exhaust Aftertreatment: Innovative exhaust aftertreatment will be developed to enable the low-

temperature oxidation of methane for compliance with future legislative testing procedures. 3. Integration of

Control Systems: Innovative development of the Engine Management System (EMS) will be undertaken to

ensure future emissions compliance with novel gas quality sensing capability.